Queen's university Belfast and VuCity Limited

To develop a 3D interactive model which can instantaneously evaluate planning development proposals, identify problems and offer solutions in order to facilitate fast, effective, high-quality decision making by planners and other public sector authorities.